Commercialisation of a Step-changing Innovation in Automated Composites Manufacturing

"This project aims at taking an innovative automated composite manufacturing technology born at the University of Bristol out of the lab for commercialisation through a university spin-out company. This technology enables steering carbon fibres along curved paths without defects, which allow the manufacture of defect-free carbon fibre composite components with complex shapes and optimisation of their performance beyond current levels. This technology can have a significant impact on future composite products in automotive, aerospace and wind energy sectors where the structural efficiency is becoming more and more critical to reduce the CO2 emissions.

The technology is now ready to move from a university research project and to be developed alongside commercial composite design and manufacturing activities. In order to gauge the future market potential, the project team carried out a 3 months market research and built an initial business plan through the ICURe Innovation to Commercialisation programme (Cohort 10). This project aims at further developing the business and technical maturity to commercialise the step-changing composites technology through a spin-out company. During the period of project, the spin-out company will focus on developing the business plan and increase the technical readiness level of the technology by collaborating with a potential end-user as well as the National Composites Centre. Furthermore, the team's long-term vision is to create a high-tech engineering company that will supply this innovative composites manufacturing technology to the UK's and global composites industry. This project is an important stepping stone to raise the business profile of the company and attract private investment."